Topological physics

The configurations of spatial curves play an important role in the distribution of fields strength in a range of physical systems where the curves represent, for instance, lines of charge or current carrying wires, or, indeed topological defects in filed which carry currents, the latter being topological. In this project we will consider how filed configurations follow from configurations of curves which have been woven into particular knotted and linked topologies. Examples will be drawn from classical field theories such as Maxwell and Schroedinger fields with a potential to extend them to General Relativity.